Compilation & Circuit Layout Optimisation For Superconducting Quantum Processor

Oxford Quantum Circuits Limited (OQC), established in June 2017, are developing quantum computing processors based on superconducting circuits. A fundamental business question for OQC is what applications (quantum algorithms) are best suited for its technology, and how to most efficiently realise first generation processors that will be capable of running these applications, and hence generate sales. This project addresses this challenge from two angles; development by Cambridge Quantum Computing Limited (CQC) of a quantum compiler dedicated to the OQC hardware architecture, and prototype development and assessment of circuit layouts with differing connectivity maps. These two directions will be combined with assessment of mapping of quantum algorithms onto the OQC architecture to produce clear direction for OQC R&D in the next phase of its development.